novel perturbative techniques and/or non-perturbative models to prepare the SHERPA event generator for physics simulations at new collider physics exp

novel perturbative techniques and/or non-perturbative models to prepare the SHERPA event generator for physics simulations at new collider physics experiments